furlong Innovations Combi save

Furlong Innovations Ltd is a UK based company which specialises in the development of components for the better management of energy consumption through adaption of central heating boiler systems. The company has previously invented, developed, and marketed the ‘combi save’ device, a component which lowers the threshold pressure at which water needs to flow to trigger heated water in combination boilers. This leads to an incremental reduction in water usage each time hot water is required, adding up to a significant saving per household across a year. The company is now looking to undertake product development of a flow boost valve to prevent failures in firing up of instant hot waters/combination boilers due to low water pressure. This product development will incorporating more functionality into the device to make it not only retrofit-able, but a device which can be built into a new device in manufacture. At this stage, the company is seeking funding in order to supplement its research and development activities for the next generation of combi-save devices